The socio-economic complexity of gift-giving and philanthropy through innovations in tourism in sub-Saharan Africa (SSA)

The proposed research title is "The socio-economic complexity of gift-giving and philanthropy through
innovations in tourism in sub-Saharan Africa (SSA)". Tourism-related gift-giving in low income countries, referred
to here as 'travel philanthropy', represents a global trend including private philanthropists travelling to Africa
and engaging in questionable gift-giving practices directly to local recipients or via tourism businesses. There is
however limited evidence about the meaning, significance and impact of gift-giving through tourism, and the
perspectives of intended 'beneficiaries' are highly speculative. A study of this activity will contribute to wider
social science debates about aid dependency, and academic and policy discourses around the UN Sustainable
Development Goals. This multi-stakeholder research is timely in addressing gaps in critical knowledge on giftgiving/
receiving engagements and their relationships to tourism business management practices and
innovations in SSA. As an under-researched concept, travel philanthropy will initially be framed by theories
drawn from business innovation, tourism management and anthropology. A qualitative methodology, including
participatory research amongst local people in the 'aid chain', will offer the first empirically grounded taxonomy
and comprehensive analysis of the 'impacts' of tangible forms of gift-giving on marginalised communities and
the processes that shape gift giving practices. A constructivist approach will be taken to the inquiry and an
inductive analysis will allow theorisations to be shaped. Participatory and ethnographic methods, including
visual and narrative methods, alongside semi-structured interviews and value chain analysis will be employed.
An investigation across 2-3 SSA case study locations will produce comparative evidence that is currently lacking